INSULIN SENSING IN THE BRAIN AND THE EFFECTS OF INSULIN RESISTANCE ON METABOLIC BEHAVIOUR

At least 70% of the world population will be overweight or obese by 2020. These individuals are more likely to be insulin resistant and develop diabetes. The brain collects inputs from around the body to regulate glucose metabolism and feeding behaviour of an individual, and signals back to the peripheral organs to ensure a balanced hormonal response. Alteration of these hormonal and metabolic processes can lead to metabolic diseases. I discovered that a specific area of the brain called the Dorsal Vagal Complex (DVC) senses insulin to regulate blood glucose levels, food intake and body weight. I aim to study precisely how insulin signals in the DVC and which neuronal populations are involved.
The DVC looses the ability to respond to changes in insulin levels due to high-fat diet feeding. In particular, I discover that changes in mitochondrial dynamics can trigger the loss of insulin sensitivity in the DVC thus causing an increase in blood glucose levels and obesity. I will study the molecular mechanism that causes insulin resistance in the DVC and the role of the DVC in triggering obesity and diabetes. To this aim, I will use animal models of obesity and diabetes and I will look at ways to ameliorate their disease condition by targetting specifically the DVC.

Technical abstract
The brain Dorsal Vagal Complex (DVC) senses insulin to regulate glucose metabolism and feeding behavior in rodents. Obesity causes insulin resistance and completely disrupts the regulative functions of the CNS. Three days of high-fat diet feeding is sufficient to cause insulin resistance in the DVC by increasing mitochondria fission and ER stress. This leads to rising blood glucose levels and food intake. I aim to understand the molecular events that trigger insulin resistance in the DVC. To achieve this, I will use a combination of molecular and chemical tools coupled with mass spectrometry analyses to identify new target molecules involved in developing brain insulin resistance in animals. I will also use in vivo readouts, including glucose clamp and feeding studies, to understand the effects that insulin resistance has on whole-body glucose metabolism and feeding behavior. The neuronal population(s) involved in these processes are unknown. I will identify the neuronal networks that sense insulin in the DVC and regulate metabolic functions in rats by using a combination of genetic models with immunohistochemistry and electrophysiology techniques.

Potential impact
This is a fundamental research proposal, which aims to develop an understanding of two conditions of world-wide importance: type II diabetes and obesity, diseases that are on the rise among the world population and reaching epidemic proportions. Overweight and obese individuals are more prone to develop insulin resistance and diabetes. The consequences of these conditions are multiple - for the individuals, significant health problems, loss of economic productivity and long-term disability; and for the economy very large proportions of Health Services budgets are spent treating the consequences of these conditions (16 billion per year only in England). There are a number of anticipated beneficiaries of this research, both in the short-term (duration of the project) and in the medium- and long-term.
Neuroscience and metabolic research community:
As this is a fundamental science proposal, in the short-term (within the lifetime of the grant) the main impact will be the advancement of knowledge for the neuroscience community. The academic community will benefit from the research through the new knowledge gained, new techniques developed and through the new research questions generated.
Individuals on grant:
This project will provide an excellent opportunity to deliver impact through training the next generation of academic or industrial scientists. The individuals on the project will become highly skilled researchers in neuroscience and metabolism. The individuals will develop high level in vivo and in vitro scientific skills alongside a range of transferable skills, including project management, data analysis, and communication/presentation skills. By the end of the grant, the individuals will be in a strong position to further develop their career in academia or industry, so contributing to society and the economy.
Public/society:
In the short-term: This project will lead to an advancement of knowledge in an area of significant interest to the general public, that of diabetes and obesity. Since these conditions have become so common in the UK and many other countries, almost every member of the public will either have one of the conditions or have a close family member affected by the conditions. Young people and scientists at early stages of their careers are also beneficiaries, through engagement events designed to inspire future scientists.
In the long-term, society and individuals will benefit from the increased understanding of the molecular mechanisms which cause insulin resistance leading to improved treatments and therapies and also potentially leading to improved early intervention and diagnosis options.
Industry:
Long-term: this project has the potential to provide increased options for pharmaceutical companies. This research may lead to the identification of new potentially druggable targets and hence lead to new drugs and treatments. Whilst the timeline for drug development is very long, this project focuses on novel mechanisms of insulin resistance, and may provide valuable new approaches for drug development.
Healthcare services and Healthcare professionals:
In the long term, new approaches to prevent the development of obesity and to treat the consequences of type II diabetes are of great importance to Healthcare Services. Identifying ways to reduce the prevalence of obesity in the population reduces demand for the services, and finding new therapies for type II diabetes provides clinicians with improved options for treatment. There will also be benefits to public health, regulatory and policy bodies in terms of improved recommendations and guidelines.
Patients:
The effects of obesity and type II diabetes are so severe and long-term for the individuals affected that new preventative approaches and new therapies are of great value in the long term. Restoring an individual to health has advantages in terms of quality of life, reduced reliance on state benefits and increased employability.